The University of Kent and Sports Information Services Limited KTP 23_24 R4

To create a unique, innovative and market leading, computer vision artificial intelligence (CVAI) capability for the racing industry to automate the provision of racing data to industry stakeholders, and enhance SIS' overall product portfolio.